Resource Static Analysis

Software systems and computer networks are prone to failure. The National Institute of Standards and Technology estimates software errors cost the U.S. economy $59.5 billion annually. It is likely that costs in Europe are on a similar scale.Static Analysis is a technique for analysing software without executing it, to help detect and repair defects. With increasing complexity of software, traditional testing and validation techniques are stretched to the limit. Automated static analysis tools look set to become a crucial part of modern software development. We will build a demonstration static analysis tool for Java which targets a new class of software defects not considered by existing tools: those arising from resource usage violations. This Follow-on Fund project aims to capitalise on a ground-breaking strand of research supported by EPSRC funds since 2000, set in a wider background of over 40 years of world-leading research in Types, Logic, and Theorem Proving at the University of Edinburgh, much of which was also funded by EPSRC and its predecessors.